Mathematical modelling in developmental and cell biology

Technical abstract
This project aims to understand through mathematical modelling the fundamental mechanisms used by cells to make precise decisions in space and in time. Specific topics include the epigenetic dynamics of vernalization in Arabidopsis, the precision of positional information provided by noisy morphogen gradients in Drosophila, modelling membrane deformation in the early stages of phagocytic cup formation, uncovering the dynamics of PAR protein polarity in C. elegans, and modelling cell cycle signal transduction/amplification in the spindle assembly checkpoint. Techniques used include ordinary/partial differential equation models, often in the form of reaction-diffusion equations, as well as Langevin equations. Stochastic simulations are frequently employed, typically using Monte-Carlo methods. Close collaboration with experimental groups both at the John Innes Centre and elsewhere is a key element of our approach.